Unprinter

Reduse Ltd has invented and demonstrated the technical feasibility of a technology to remove
toner-print from paper, using laser ablation. This technology, which we call “unprinting”,
allows office paper to be reused instead of being recycled. Unlike alternative methods,
unprinting can work on all regular office paper and is not dependent on the use of any special
toner. By applying unprinting in the office environment, cost savings of at least 40% could be
achieved compared to buying recycled paper, while simultaneously reducing the associated
carbon emissions with up to 80%.
Having researched the concept of unprinting in basic form, we now need to develop a
prototype unprinter aimed at our target market of large, paper-intensive companies. We have
the first companies signed up to help us to evaluate this development and assist with the
running of pilot tests.
Our ability to achieve the desired performance characteristics of the unprinter is largely
unproven and we are an early stage company without revenues and so form a high-risk, highreturn
opportunity. The support of the TSB in financing the development of a prototype is
important for us to keep the momentum on this project, attract investors and prevent (foreign)
competition from overtaking us.